Business Rates for Food System Transformation

The research will focus on food provision organisations that pay business rates, including retail, restaurants, schools, hospitals or canteens in large businesses. These form a big part of local food environments, and they are susceptible to influence from a business rates incentive. This research would aim to give a comprehensive answer to the question of whether offering discretionary business rates relief to local food related businesses could be effective in improving the health and sustainability of local food systems and would therefore be considered "reasonable" and "in the taxpayers interest".